SOS (Sustainable toilets for Open Spaces)

**Project Vision** - The need for social distancing to address COVID-19, human need for exercise and social distancing requires people to spend increased time in open public spaces eg parks, beaches. However, public toilet facilities (PTFs) are scarce and have been closed due to COVID-19\. This has forced some people in the UK and globally to defecate publically (Royal Parks, 2020). Councils are now struggling to re-open PTFs.

This project will allow Loowatt, a sustainable toilet developer and Technoplas, an innovative sustainable packaging manufacturer, to collaborate and address this urgent need.